A scattering and nanoscale study of the bacterial envelope

Antimicrobial resistance (AMR) has emerged as a critical global health crisis, with projections suggesting it could lead to 10 million deaths annually by 2050 if decisive and effective measures are not implemented. Among the many pathogens contributing to this crisis, Staphylococcus aureus, particularly its antibiotic-resistant strains such as methicillin-resistant Staphylococcus aureus (MRSA), represents a significant challenge. These strains are associated with severe infections that are increasingly difficult to treat, placing immense pressure on healthcare systems worldwide. A key factor in the survival and persistence of S. aureus under antimicrobial pressure is its ability to adapt its cellular structures and metabolic pathways. The peptidoglycan (PG) layer, a vital component of the bacterial cell wall, plays a crucial role in maintaining structural integrity and mediating resistance to environmental stresses, including antibiotics. However, our understanding of how S. aureus modifies its PG layer during different growth phases, particularly the stationary phase, remains incomplete.
This project seeks to address these knowledge gaps by investigating the molecular and physiological changes occurring in S. aureus during the stationary phase, with a specific emphasis on the PG layer. By elucidating these adaptations, this research aims to identify potential vulnerabilities in the bacterial cell wall that could be exploited to enhance the efficacy of existing antibiotics or guide the development of novel therapeutic strategies. Through a combination of advanced microbiological, biochemical, and advanced neutron and X-ray scattering techniques, this study will contribute to the broader effort to combat AMR and mitigate its impact on global health.

Characterize Peptidoglycan Layer Changes
To analyse and describe the structural and compositional changes occurring in the peptidoglycan (PG) layer of Staphylococcus aureus during the stationary phase, providing insights into its adaptive mechanisms under growth-limiting conditions.
Investigate Key Resistance Pathways
To examine the role of the Stringent Response and the WalKR two-component regulatory system in facilitating antibiotic resistance in S. aureus during periods of nutrient deprivation, focusing on their influence on cell wall remodeling and stress responses.
Enhance Measurement Techniques for PG Dynamics
To optimise and apply advanced techniques, including Small-Angle Neutron Scattering (SANS) and Spin-Echo Small-Angle Neutron Scattering (SESANS), for precise in situ measurement of peptidoglycan layer dynamics in live bacterial samples.
Develop Strategies to Mitigate Antibiotic Resistance
To propose and test hypothesis-driven approaches aimed at countering the reduced susceptibility of S. aureus to antibiotics, based on insights gained from the PG layer dynamics and regulatory mechanisms studied.

Expected Outcomes:
i. Comprehensive understanding of the physiological and structural changes (size, volume, PG layer thickness) in S. aureus during stationary phase.
ii. Detailed insights into the mechanisms of reduced antibiotic susceptibility, specifically concerning the Stringent Response and WalKR system.
iii. Identification of potential therapeutic strategies to counteract antibiotic resistance, contributing to the broader fight against AMR.